Towards Efficient Distributed Quantum Computing: A study of Secure and Efficient Quantum Resource Allocation

The future of quantum computing will rely on a robust separation between system-level and application-level programming, akin to the well-established distinction found in classical computing. This project focuses on the efficient allocation of resources for quantum algorithms, which are processed in parallel across multiple quantum processing units (QPUs).

The theoretical underpinnings of distributed quantum compilation, explored through this work, aim to provide a framework for optimising the use of quantum processing units (QPUs) in cloud-based systems. By drawing from High-Performance Computing (HPC) practice, this project addresses the challenge of managing complex quantum circuits through decomposition, scalability, and security.

Central to this project is the concept of breaking down larger quantum circuits into smaller, independent subcircuits, and then knitting together their results. These subcircuits can be distributed across multiple QPUs, enabling parallel execution with minimal quantum communication overhead. Understanding the dynamics of quantum communication between these devices during parallel computation and after distribution is a critical focus of this research.

In addition to addressing performance, the explored framework will incorporate security features that are inherent to quantum networking, such as verifiable blind quantum computing (VBQC), allowing computations to be performed securely while masking sensitive information. This could ensure that future quantum computations can be distributed and processed without exposing the underlying data, a critical aspect for quantum cloud environments.

VeriQloud collaboration

My work with VeriQloud will be part of their Prepare-and-Send Universal Blind Quantum Computation (UBQC) project. Through this PhD we aim to integrate quantum solutions for privacy and integrity into their measurement-based quantum distributed network stack at the link layer. The primary goal is to ensure that these solutions make the hardware-software stack for future distributed quantum computing secure by design, embedding privacy and integrity features intrinsically within the stack rather than as an additional layer.

This work aligns with EPSRC research areas in Programming Languages and Compilers, and Quantum Devices, Components and Systems, contributing to the scalable and secure development of next-generation quantum infrastructure.